Robotics for Nuclear Environments

The vision for this Programme is to deliver the step changes in Robotics and Autonomous Systems (RAS) capability that are necessary to overcome crucial challenges facing the nuclear industry in the coming decades.

The RAS challenges faced in the nuclear industry are extremely demanding and complex. Many nuclear installations, particularly the legacy facilities, present highly unstructured and uncertain environments. Additionally, these "high consequence" environments may contain radiological, chemical, thermal and other hazards. To minimise risks of contamination and radiological shine paths, many nuclear facilities have very small access ports (150 mm - 250 mm diameter), which prevent large robotic systems being deployed. Smaller robots have inherent limitations with power, sensing, communications and processing power, which remain unsolved. Thick concrete walls mean that communication bandwidths may be severely limited, necessitating increased levels of autonomy. Grasping and manipulation challenges, and the associated computer vision and perception challenges are profound; a huge variety of legacy waste materials must be sorted, segregated, and often also disrupted (cut or sheared). Some materials, such as plastic sheeting, contaminated suits/gloves/respirators, ropes, chains can be deformed and often present as chaotic self-occluding piles. Even known rigid objects (e.g. fuel rod casings) may present as partially visible or fragmented. Trivial tasks are complicated by the fact that the material properties of the waste, the dose rates and the layout of the facility within which the waste is stored may all be uncertain. It is therefore vital that any robotic solution be capable of robustly responding to uncertainties. The problems are compounded further by contamination risks, which typically mean that once deployed, human interaction with the robot will be limited at best, autonomy and fault tolerance are therefore important.

The need for RAS in the nuclear industry is spread across the entire fuel cycle: reactor operations; new build reactors; decommissioning and waste storage and this Programme will address generic problems across all these areas. It is anticipated that the research will have a significant impact on many other areas of robotics: space, sub-sea, mining, bomb-disposal and health care, for example and cross sector initiatives will be pursued to ensure that there is a two-way transfer of knowledge and technology between these sectors, which have many challenges in common with the nuclear industry.

The work will build on the robotics and nuclear engineering expertise available within the three academic organisations, who are each involved in cutting-edge, internationally leading research in relevant areas. This expertise will be complemented by the industrial and technology transfer experience and expertise of the National Nuclear Laboratory who have a proven track record of successfully delivering innovation in to the nuclear industry.

The partners in the Programme will work jointly to develop new RAS related technologies (hardware and software), with delivery of nuclear focused demonstrators that will illustrate the successful outcomes of the Programme. Thus we will provide the nuclear supply chain and end-users with the confidence to apply RAS in the nuclear sector.

To develop RAS technology that is suitable for the nuclear industry, it is essential that the partners work closely with the nuclear supply chain. To achieve this, the Programme will be based in west Cumbria, the centre of much of the UK's nuclear industry. Working with researchers at the home campuses of the academic institutions, the Programme will create a clear pipeline that propels early stage research from TRL 1 through to industrially relevant technology at TRL 3/4. Utilising the established mechanisms already available in west Cumbria, this technology can then be taken through to TRL 9 and commercial deployment.

Potential impact
This Programme will deliver fundamental advances in several areas of robotics, achieving impact in the nuclear industry, academic research and other industrial sectors. To achieve this, the Programme brings together leading academic teams in the fields of Robotics and Autonomous Systems (RAS) and Nuclear Engineering, complemented by NNL's experience with delivering new technologies to the nuclear supply chain.

It is anticipated that RAS will have a profound impact on society and the UK economy in future years. However, to promote this growth, major near-term RAS applications are needed which offer significant economic value and societal benefit. In this regard, the nuclear industry offers one of the strongest and clearest justifications and markets for advanced RAS technology. UK decommissioning alone is valued at £90bn-220bn, a significant proportion of which MUST be completed by robots.

To maximise exposure to the end-user, the Programme will be based in west Cumbria. Being home to the Sellafield site, Calder Hall (world's first industrial nuclear power station) and the new-build nuclear power station at Moorside, west Cumbria has become a focal point for much of the UK's nuclear industry. Furthermore, Sellafield and NNL have invested significant resources in to the development of inactive and active demonstrators in west Cumbria. These demonstrators, which the Programme will exploit, are full-scale simulations of challenging nuclear scenarios, developed for testing and demonstrating new technologies for use in the nuclear industry. Testing our technologies on these facilities ensures that end-users and technology suppliers will have confidence to invest further in their development and commercialisation.

Each of the universities have strong track records of industrial collaboration which can help provide pathways to impact. By way of example, investigators from Manchester and Birmingham are currently leading three Knowledge Transfer Partnership projects, which are delivering advanced robotic innovation to the nuclear industry; two of these projects are based with SMEs in Cumbria. Manchester and NNL have further experience of working with businesses in west Cumbria, having created the Innovus funding programme, which provides support for SMEs to develop and commercialise new technologies. The third is with KUKA, the preferred supplier of industrial robot arms to the nuclear industry.

While the Programme's focus is the development of technologies for the nuclear industry, much of the work will have generic outputs applicable to other sectors: gas, oil and other mining industries, search and rescue, robotic surgery, and laboratories handling toxic agents, all share some similar challenges with the conditions and tasks.

The research teams are well connected in the UK and internationally with respect to both robotics and nuclear. To ensure Programme outputs feed in to these sectors, the work will be disseminated through targeted trade events, workshops and special sessions at larger conferences (e.g. IROS, ICRA and ERF), as well as high level academic publications (e.g. IEEE TRO, IJRR, IJCV, PAMI, ICCV, CVPR). Research visits will be made to robotics institutes and nuclear agencies in Europe, USA, South Korea and Japan, exploiting the extensive collaborations that the partners have established in these countries.